Onward Christian Soldier?: A Critical Discourse Analysis of the Promise Keepers' Discourses of 'Biblical' Masculinity

The aim of this research is to explore and interrogate the ways in which covertly harmful discourses of masculinity within American, conservative evangelical Christian Men's group, the Promise Keepers, are manifested and perpetuated by prominent group leaders. Focusing my attention primarily during the height of the Promise Keepers' popularity in the late 1990s, I analyse resources the Promise Keepers provide their members- such as study material, books, podcasts, and speeches at men's conferences-to expose how seemingly benign imagery (often in the form of militarised, sports or familial metaphors) actually serves to promote harmful models of masculinity and protect the social standing and patriarchal power afforded to Promise Keeper leaders. The use of militarised imagery, for example, serves to define those with alternative ideas about masculinity as 'enemy', whom it is incumbent on a 'real Christian man' to 'defeat', fostering environments of hostility and shame for those who do not conform to hegemonic masculinity. Through a Critical Discourse Analysis (CDA) methodology, my research aims to expose and problematise the intersections between the Promise Keepers' discourses of masculinity and colonialism, nationalism, homophobia, and white supremacy, covertly expressed (as per Sarojini Nadar's 'palatable patriarchy') through the use of superficially modified masculine discourse and specific language choices in their resources. This analysis reveals the ways in which what is promoted as 'biblical theology' regarding gender and masculinity, despite its appearance as a more progressive approach to Christian manhood, is inherently founded in the Promise Keeper's social and historical contexts: in deep-rooted concerns about national identity; in the protection of patriarchal power; in political power dynamics to further conservative Christian social agendas; and in latent fears of social emasculation.